cybersecurity3

As a growing company we are constantly concerned that our security processes are not robust enough to protect our customers and our business from cyber security attacks. We strongly believe that an innovation voucher would help us to get external assistance to combat cyber security issues and make sure our company grows in a very strong and secure manner for the foreseeable future.